New epigenetic reprogramming factors: functional testing in ES and iPS cells and development of small molecule modulators

Technical abstract
Stem cells and regenerative medicine hold great promise for human health and healthy ageing. A number of exciting technologies have recently been developed by which the derivation of embryonic stem (ES) cells from adult cell types is now possible. This includes the transfer of reprogramming factors into adult cells, resulting in the generation of induced pluripotent stem (iPS) cells. Inducing 'pluripotency' is of direct relevance to regenerative medicine as it enables specific cell populations and tissues to be generated from/for patients. However, this technology is inefficient and a particular bottleneck appears to be the reprogramming of the epigenome. Epigenetics or the epigenome refers to all the modifications to DNA and chromatin that are important for the function of the genome in the context of development and in the adult organism in different organs and tissues. Importantly, in germ cells (that develop into eggs or sperm) and early embryos, the epigenome is reprogrammed on a genome-wide scale, so that development of a new organism and new stem cells is possible. Work in our laboratory and others has revealed several features of this genome-wide epigenetic reprogramming. In collaboration with the company CellCentric, we have begun to set up a number of systematic screens for the isolation of epigenetic reprogramming factors. The current programme of work with CellCentric aims to assess the function of these new reprogramming factors in germ cells and early embryos, ES cells, and in the generation of iPS cells. CellCentric will in particular work on the isolation of small molecules that can alter the function of our reprogramming factors, which will then be tested in ES and iPS cells. The combined programme of work will shed new light on the fundamental process of epigenetic reprogramming, and provide new tools for the manipulation of stem cells and the translation into approaches to regenerative medicine and healthy ageing.